Coronavirus - Aqueous Ozone Disinfectant Dispenser System (AODDS)

Sym-Wall Plant Engineering Ltd (SPE) of Eastwood, Nottinghamshire is pioneering the development of a new scalable, industrial aqueous ozone disinfectant dispenser system (AODDS). Termed "Sym-Zone" the system delivers a formidable de-activation of the SARS-CoV-2 virus strain and is designed for rapid and thorough decontamination of ambulances, buses, trams, trains, care homes and public spaces including offices, shops, restaurants, gymnasiums, theatres and arenas. The system is scalable and can also be applied to decontaminate large spaces including rail stations, airports and even cruise ships.

The system is based on the delivery of an optimal "aqueous ozone mist" which transports the ozone efficiently to all contact surfaces within the environment, leaving the area fully decontaminated for safe follow-up use and occupation. The system is deployed as a stand-alone and self-sufficient dispenser in fixed, mobile and transportable forms. With its on-board supply of water and power generation the system draws in the local ambient air which is purified and processed to produce the required ozone mist in the correct composition and form for the efficient eradication of the pathogen.

The benefits of the system are its thorough effectiveness in killing the virus, the speed of its decontamination process and the absence of any adverse post-cleansing effects on human health, the ozone reverting rapidly to breathable oxygen again after the anti-virus process. By avoiding the side-effects of traditional chlorine and chemical based disinfectant, and with no toxins or pollutants, the system represents an effective, healthy and eco-friendly solution for the current crisis and into the future.

The AODDS can be deployed in different scaled options and is suited to a range of private, community, commercial, government and defence applications. Since it does not require replenishment with expensive chemicals or disinfectant products (only air, water and electricity are required) the recurring operating costs are minimal and the system is affordable in all sectors. It is intended that "Sym-Zone" will play a major role through and beyond the current pandemic crisis in helping to establish health, safety and reassurance as the country returns to a "new normal" lifestyle.

The addition of "Extension for Impact" funding will allow the company to expedite and enhance the marketing strategy to enable the AODDS capability to be deployed in the UK in the 1st Qtr of 2021. The funding will cover commercial activities, including product promotion and development of strategic collaborations which will themselves provide additional expertise in the public, healthcare and medical sectors.